University of Oxford and IONATE Limited KTP 23_24 R2

To develop an Artificial Intelligence-powered software platform for the hybrid intelligent transformers to enable their widespread integration into power distribution systems.